Unmanned Aerial Vehicles for early detection & warning of jellyfish & saeweed near coastal nuclear power plants

To couple UAV technology and current approaches in statistical high resolution image analysis with robust bloom metric estimation for the early detection and warning of jellyfish and seaweed presence.
To develop a set of algorithms for the automated detection of jellyfish and seaweed blooms from high resolution UAV aerial imagery.
To collate this detection capability with complementary data sets (e.g., satellite) to advance bloom behaviour understanding.
Extending work of 1) and 2) to develop a UAV based framework for early detection of jellyfish and seaweed blooms near nuclear power plants.